Shaping Spaces - Architectural Models in Context.

Shaping Spaces - Architectural Models in Context is an outreach programme with engagement and learning at its heart. An exhibition of architectural models, drawn from a range of practitioners and makers, will provide a visual focal point for a survey and celebration of the making and use of architectural models and the pivotal role they play in the design process, both historically and today. A rich events programme will target, and serve the needs of, different audiences.

The Architectural Models Network, an AHRC-funded international research network, brings together those interested in the history, current practice and future of architectural model-making. Through its collaboration with the Building Centre, the Network will share the results of its work with, and have an impact on, diverse audiences.

The V&A Research Institute, MAP (Models and simulations for architecture and heritage, CNRS laboratory) and the Building Centre will collaborate to curate and deliver the 'Shaping Spaces' exhibition and accompanying public programme, free to visitors.

Featuring work by a wide range of makers, the exhibition will provide a striking visual display of innovative and inspiring architectural models accompanied by interpretation, sharing the importance of this form of design expression over time. Thanks to the collaboration with MAP the exhibition will also present cutting-edge digital technologies for the public interpretation of architectural models.

The exhibition will be hosted by The Building Centre. Established in 1931, it promotes innovation in the built environment with an internationally-recognised public programme to inspire, inform and educate. Its audience is comprised of construction industry professionals, but central to its history and ethos is the ambition of raising awareness among and delivering information to the general public. The Centre receives 18,500 physical visitors per month.

Free guided tours will explore the topics presented in the exhibition. A blog series on the Network's and on the Building Centre's websites will respond to the show. The Building Centre's website has 40,000 unique visitors per month. A Twitter campaign for the Centre's 22,000 followers will feature an architectural model on display each week and similar initiatives will be run through the Network's social media channels.
As part of the public programme, a series of workshops for architects and model-makers, Key Stage 2-5 children and teachers will be run by a trained educator and a professional model-maker or architect, thanks to links formed by the Network with a variety of professionals, who have shown great interest in the project.

Workshops for professionals will examine model-making in a wider context, exploring how other creative industries use models. These events will offer opportunities for sharing best practice and will investigate how physical models and interactive technologies combine to help engage audiences and communicate ideas.

Workshops for schools will illuminate problem-solving through model making and the properties of materials. Cross Curricular links built by the workshops include: DT, Art, Physics, Media, Maths, English, Citizenship and Geography. A workshop for teachers will provide Continuing Professional Development.

Legacy Materials, such as learning plans and resources, will be produced and made freely available on the Network's and the Building Centre's websites.

A commissioned short film of interviews with architects and model-makers will be shared amongst the Network partner institutions, together with short films documenting our events, to expand the reach and maximise impact.

We will produce a publication to present in an accessible way the results of the Network's work, a flyer will detail the models on show in the exhibition and list events.

Potential impact
The funding will allow the Architectural Models Network to take results from its research to a wider and new audience including schools, architecture schools, architectural practices and the public realm. Academic audiences - though not at the centre of this project - will also benefit from the project.

Some of the partners of the original network will collaborate with new institutions. In particular with the Built Environment Trust (BET) at the Building Centre, an ideal partner to reach and engage professionals and the building industry.

The BET will support the project with four staff members, also further liaising with industry partners and professional bodies who have already indicated significant interest.

The free Exhibition and workshops, hosted in a central London location, will establish a much needed platform for all those interested in architectural models. They will facilitate the sharing of knowledge and skills, amplified by posts on the Network's and Building Centre's websites/ social media channels. We will create a hub for unique material on model- making in all its forms.

The widening participation workshops will impact on school children and facilitate the use of architectural models as a teaching resource, leading to skill-focused learning delivery. Participation will foster creative problem solving, critical engagement with environment considerations and different techniques for communicating design work. Teachers will be able to access a pedagogical framework based on embodied cognition, that could lead to project-based learning beyond the exhibition, using legacy resources. By fostering meaningful connections between industry, schools and museums, we will encourage deep engagement with pupils that could lead to access to careers in the cultural sector.

This will be the first opportunity to develop and run a workshop for teachers on model making and embodied learning. It will enable interaction with school professionals and the collection of feedback on a different level than possible so far.

Such data will feed into the V&A Research Institute's work, in particular the Andrew W. Mellon funded 'Encounters on the Shop Floor' project, a collaboration with artists, makers and academic/ cultural institutions such as UCL, Imperial College, Royal College of Music and Tate. The follow-on project will have academic impact, helping to inform an embodied learning pedagogy. Embodied learning involves a full sensorial engagement, situated in social exchanges and promotes learning that changes patterns of thinking/acting (Addison & Burgess 2007). The funding will allow to develop and test -together with teachers- strategies for applying such methodologies.

The project will also have an impact on the delivery of educational programmes in institutions which are part of the original Network (V&A, RIBA, Sir John Soane's Museum) and more widely in the sector through legacy material. The Building
Centre does not currently run programmes of this kind and aims to acquire skills to engage young audiences.

Funding will enable to widen the collaboration between cultural organisations and the project partner 'Models and simulations for architecture and heritage' (CNRS Laboratory) in the field of digital humanities reflecting on the opportunities and challenges posed by fast developing technologies for the scanning and digital 3D representation of models. The collaboration so far contributed to inform the way MAP is developing experimental tools. Funding will enable to develop ways of sharing these results -and similar academic outputs- with the general public, enhancing significantly the impact of the Network's work.

Results will also be shared by the individual partners at academic conferences in different disciplines and the project will produce at least one academic article.